Advanced Blast & Ballistic Systems Limited

ABBS has developed an innovative linear rocket motor (LRM) that can respond rapidly and provide a short impulse proven to counter the global acceleration of a vehicle when it experiences a mine blast. In addition to armoured, casualty, VIP and de-mining vehicle protection, there are many other uses for the LRM including the crash mitigation of helicopters and the descent arrest of palletised air-dropped cargo. Furthermore, the propellant will have other applications in ejector seats and space applications. The LRMs utilise a solid propellant as the charges, which presently are manufactured in a laborious manner that creates undesirable waste that has to be disposed of in a controlled manner. Our proposal is to develop a new process for the production of the charge, which will improve propellant manufacturing efficiency greatly both in terms of production lead-time and reduction in waste. Manufacture of the new propellant presents many challenges as the current formulation has high viscosity and must not contain air pockets (to avoid adiabatic ignition). We propose to develop the propellant formulation and production process to make the mixing and degassing stages easier while ensuring that it has sufficient slump resistance to hold an accurate shape once it is formed and until it is fully cured. Other process issues to address include the need for non-metallic contact surfaces within the contact surface of the equipment and development of the process such that it can be continuously monitored and operated remotely.